The University of Essex and A & D Sports Limited KTP 25_26 R2

To revolutionise rehabilitation and resistance training equipment design, by creating a digital environment which uses musculoskeletal modelling and biomechanical principles to measure and prove muscle activation and joint stresses in strength training equipment.